Rank gradient of groups

The aim of this project is to investigate a new numerical invariant of infinite groups: rank gradient.Roughly this measures the rate of growth of the generators of normal finite index subgroups in our infinite group. This concept was first introduced by Marc Lackenby and has been very useful in the study of hyperbolic 3-manifolds, in particular the virtually Haken conjecture. On the other hand recently Abert and Nikolov have connected the rank gradient with the notion of cost as used by D. Gaboriau in his study of measurable equivalence of group actions. Results so far already show that the fixed price question from that subject is incompatible with an old question of Waldhousen about the rank and Heegaard genus of hyperbolic 3-manifolds: at least one of these has a negative answer but we don't know which one of the two. More specifically it will be enough to resolve the rank gradient of Kleinian groups. Even achieving this for just one group e.g. PSL(2, Z[i]) will produce spectacular results: it will resolve the above dichotomy and in addition will have implications for the congruence kernel of the Kleinian groups, a subject of interest to Number and Group theorists. To resolve this we need to investigate deeper the connection of the rank gradient of a group with the nature of its action on its completions. This project aims to discover these connections and in the process give answer the above problems spanning 3-dimensional Topology, Group theory, Ergodic actions and Arithmetic Groups.

Potential impact
This project is in the area of Pure Mathematics and as such its impact will be felt mostly through the academic channels. One impact is the introduction of new tools and bridging across several mathematical disciplines: Topology, Ergodic measurable actions and Group theory. This impact will be achieved by advertising the research at mathematical conferences and by direct contact with the leading researches in these areas, whom the principal investigator knows personally. Young researchers at Imperial College and those attending the South England Profinite group meetings will have the opportunity to learn new techniques from the investigators themselves. Longer term impact of the project is to bring new information on hyperbolic 3-manifolds. These have been shown by the Geometrization Conjecture to be a very important class of closed 3-manifolds, in some sense the ones we know least about. So any new results achieved by the project in this area will potentially bring new insight onto the 'shape of possible 3-dimensional spaces'. This long term impact will be achieved via publication of the results of the research in mathematical journals and making them available on free online preprint archives.